New approaches to digital skills development

Context:
Recent innovations in Artificial Intelligence and Machine Learning (hereafter ‘AI’) are projected to transform society and influence how we conduct research.
This project will deliver an innovative Training and Capacity Building (TCB) programme that will help to ensure that the UK remains at the forefront of digital skills concerning AI. To achieve this goal, the programme will be UK-wide, span the career life course, and will take the form of a partnership model characterised by collaboration with organisations who will benefit from co-delivering and receiving this TCB.
To ensure that this programme is efficiently and effectively setup and delivered, it leverages the UK-wide partnership model of the UK's National Centre for Research Methods (NCRM) - a model that is well established, well-integrated with ESRC data and digital infrastructure investments, and well-known for its high-quality provision of TCB activities. This empowers the new programme to co-develop, at speed, TCB activities that are feasible, suitable and responsive to the needs of target audiences and Digital Research Infrastructure (DRI) investments, including, e.g., Office for National Statistics, Environment Agency, and UK Data Service.
The challenges and UKRI DRI strategic priorities that the project addresses:
At present, AI techniques to handle and analyse existing and new forms of data are being developed but training from such research is limited, not easily accessible, and not always targeted at those most in need - all of which require urgent skills development via a TCB programme in this area.
This project addresses all three objectives laid out in the call: to train researchers and non-expert users of data infrastructures to employ new computational techniques; to equip DRI professional staff with new skills, tools, and methods for creating, managing, and disseminating data access; and to expand engagement and upskilling to new users and communities.
Aims and objectives:
This programme aims to develop core skills training in AI methods to aid the use of different types of data, and to enable DRIs to trial new approaches to enhancing skills. It will meet four objectives:

Effectively engage with partners/collaborators and identified key stakeholders and users, (including ESRC/UKRI investments).
Identify and respond to emerging training and pedagogic needs.
Develop and deliver TCB that is effective and efficient across three themes:

Large Language Models (LLM) for (survey) research and data usage,
AI in prediction in polling data,
Use of AI to support environmental sustainability research.

Maximise real-world impacts.

Potential applications and benefits:
The co-developed TCB programme will leverage the NCRM national training infrastructure (including nationwide partners expert in digital research and skills) in order to deliver shorter-term and longer-term benefits for individuals, organisations, and the wider research community. Target organisations include existing NCRM partners and existing UK DRI investments who are working with the new and emerging forms of data that are resulting from innovations in AI.
Potential applications and benefits for individuals, organisations, and the wider research community include: upskilling; advancement of methodological and pedagogical practice; enhanced methods teaching capacity; improved DRI services; and improvements in the way individuals and organisations develop networks, gain new employment, secure funding, and implement methods. We will enable individuals to apply new and improved skills to research and data that has economic, societal, policy, and/or cultural benefit. In the longer-term, these benefits will impact upon and enable world-leading research.